Research, build and test the world's first 1kW environmental monitoring system powered by platinum free cathode technology

This project has delivered the world's first fully functioning and field- tested 1kW stand alone PEM fuel cell powered system for the pumps in an environmental monitoring outflow plant at Solvay Interox’s Warrington site, using ACAL Energy's novel low cost platinum free cathode technology, FlowCath®. The project has built a deep understanding of the design & engineering requirements of the integrated 1kW system, as well undertaking detailed research into the unique fluid flows and stack designs for ACAL Energy's novel approach, including researching MEAs and materials to ensure durability and performance. Integral to the project has been the work to meet the challenging safety requirements of the installation on the chemical plant as well implementation from the outset of remote management capability of the system. The project has been led by ACAL Energy, who built and researched the stack configurations as well leading the field trial; Southampton University, developed simulation tools & fluid modelling; Johnson Matthey Fuel Cells, world leading catalyst and MEA specialists, provided the MEA for project; Solvay Interox hosted the field system and UPS Systems plc installed & configure the integrated system. The grant enabled the consortium of high-calibre, experienced groups with funding that balanced the high risk as well accelerated the deployment of this UK invented technology.